Place-Based Programme Director

The aim of the programme is to identify the most effective ways for AHRC to directly invest in the future, build on areas of strength and reach out to disciplines across and beyond the arts and humanities that have the potential to contribute to this area. This will be achieved through three inter-connecting work packages based on the objectives of 'scoping', 'identifying', 'communicating'.
The Programme will work with and cover the full range of arts and humanities disciplines as defined by the AHRC/UKRI.